Control of autonomous vehicles at the limit of handling

The main objectives of this projects are to develop and test, in automotive-grade hardware, advanced algorithms for control of autonomous vehicles at the limit of handling. The project may involve the development of a small-scale vehicle platform for the purpose of inexpensive testing